Understanding multi-scale relationships between geodiversity and biodiversity

Geodiversity (defined as the diversity of hydrology, geomorphology, soil and geology in terms of their resource giving potential) is strongly interlinked with climatic variables (e.g. precipitation, temperature, wind), which together comprise the total abiotic niche in which all biological organisms exist. However, compared with climate, geodiversity variables have been comparatively understudied regarding their relationship with biodiversity. Biodiversity and geodiversity are both multifaceted and highly scale dependent, having non-linear relationships with increasing area and temporal sampling duration. Additionally, within any given area and at any given moment in time, any individual biodiversity or geodiversity component can be measured in terms of their richness and/or abundance, with a broad range of available metrics. Most existing biodiversity-geodiversity literature is conducted at a single spatial and temporal scale. Therefore, the role of scale-dependence in driving variation in observed geodiversity-biodiversity relationships is not well understood. This project aims to better quantify scale-dependence using case studies in the Canary Islands and Ecuador. Results will help better identify relevant spatial scales at which these relationships could be used to aid in conservation management. This is particularly important for tropical regions where biodiversity data is sparse, making geodiversity and climate variables a potentially important tool in conservation planning.